Power Unit for Range Extension (PURE)

The integrated project PURE will develop and combine highly innovative technologies to produce a low cost, light weight, small volume, low CO2, highly efficient auxiliary power unit (APU) for low carbon vehicles. The APU will solve range anxiety issues associated with low carbon electric vehicles. This issue alone makes the customer think twice about purchasing an electric car and combined with pricing issues, present a major impediment to market growth. The APU will deliver a solution bespoke to the automotive industry and will initially be configured to fit into a lightweight EV passenger vehicle. The APU will be scalable and can be tailored to address lower and higher power requirements from 25kW to 150kW and beyond.